Vision System for Verification of Effective Hand Sanitisation

The Covid 19 pandemic has highlighted the necessity for high standards of hygiene in workplaces and public spaces. This means using santizers on hands to prevent the spread of viruses and bacteria. Unfortunately, most of the sanitizer dispensers in use today are optional and there is no measure of the effectiveness with which the user employed them, if at all. The proposed innovation addresses these short comings by building on the advanced sanitizer system already developed and deployed by iGrowing Ltd under the Steriloc brand by adding vision system technology in conjunction with flourescent marker knowhow to create a sanitizer application verification and performance module. This module together with the electronics logic and hardware to link to door, gate or turnstile access systems will ensure any persons entering a hygiene controlled area have verifiably and traceably washed/sanitized their hands to the pre-defined standard. iGrowing has already filed a patent application for the verification system concept and the project will focus on developing the concept into a commercial prototype. This will encompass the development of the vision system, image capture, lighting arrangement , marker optimisation, system software, hardware for integration into entry systems and data storage and reporting. The system will be designed to work with the full range of skin types and ethnicities and the methodology for providing quantitative sanitization performance will be optimised for both sanitizer application and 'soap, wash and rinse' applications.

The objective is to create a sanitization application system that ensures all persons entering a critical environment (expected to include all workplaces where people work in groups) have cleansed their hands to a uniformally high standard providing the traceable levels of biosecurity that will be require to get the UK back to work after the Covid 19 lockdown.

The public funding is being sought to significantly accelerate the bringing of this product to market so that it can be available before the end of the year as a viable product for critical environments.